PLENOPTIC VISUAL INSPECTION: Enabling Depth Sensing and Visualization Enhancement

In this proposal we aim at the development of novel algorithms and imaging hardware for visual inspection. There are two contributions: One in the short term (3 years) and one in the long term (6 years), which we will develop in a later proposal. In the short term we propose to advance the field of computer vision by exploiting a novel imaging technology, called plenoptic imaging. In the long term we propose to apply plenoptic visual inspection to the medical field.